Wireless communication with cells towards bioelectronic treatments of the future

Electroceutics, or bioelectronic drugs are defined as treating disease via control of the body's electrical signals and are the future therapeutic intervention. Examples of electroceutic devices include the cochlear implant, retinal implants forming a bionic eye, pace maker for modulating heart rhythm, deep brain stimulators for treating Parkinson's and other neurological disorders, and most recently a wraparound vagus nerve stimulator to treat arthritis. They rely on electrical stimulation of neuronal pathways that cause a functional effect to treat a disease or an ailment. Bioelectronic based therapies typically involve the merging of electronic devices with neuronal cells/tissues. This generally involves initial invasive surgery for implantation of the electronic component which also needs regular replacement. The electronic components of the device stimulates nerves cells/tissues in an unprecise manner. However, whilst treating disease by modulating neural relays has been the focus of research, almost no studies exist describing bioelectronic based therapies for non-neuronal cells. This is surprising considering all cells are electrically active. The field of electroceutics is an emerging strategy as an important method for disease intervention and will be increasingly important in the management of human disease. In order for electroceutical therapies to fulfil their potential there are still a number of challenges to be solved. These include

*A more thorough understanding of how cellular electrical talk malfunctions underpin disease, and a more targeted approach in modulating the cellular-electrical relays that underpin sickness.
*A broadening of electroceutical therapeutic intervention from nervous system application as well as other cell and tissue types.
*A need to avoid invasive surgery thereby making the technology more adaptable via development of wireless technology.

The research proposed will work towards addressing these challenges by developing new electrochemical based wireless technology, which may avoid invasive surgery and will be applied to treating non-neuronal based diseases such as cancer. In addition, by combining 3D printing of electrochemical systems with the wireless cellular actuation, we plan to be able to target and control specific neuronal circuits. The research exploits concepts and tools from electrochemistry, nanochemistry, supramolecular chemistry, additive manufacturing and bionanotechnology to develop electrochemical based wireless nanotechnology to sense and actuate cellular behaviour. By bringing to fruition the application of electrochemistry to electroceutics in developing such novel disruptive technology it will significantly advance healthcare technology. In addition it will make a profound and significant impact in the broad fields of biosensors applications in many areas such as biomedical diagnostics, pharmaceutical industry, defence and environmental monitoring and offer new research tools to study cellular electrochemistry.

Potential impact
During the proposed project we will develop a wireless based electrochemical bioelectronic therapeutic. The technology will provide a completely new approach to treating cancer and potentially diseases that are underpinned by neuro dysfunction. The research outcomes will have a far reaching and diverse impact within the medical, pharmaceutical, biomedical, scientific and industrial communities. The researchers, academics and industrial partners involved will benefit through participation in an internationally leading research effort and help to define the newly emerging area of bioelectronic approaches to therapeutics. The Post-doctoral researchers and PhD student recruited through this project will have unique training to contribute and lead the blossoming industry of bioelectronics. The project will develop researcher skills in three key areas: 3D printing coupled with nano-wireless fabrication of multidimensional bio-functional systems, development of new bioelectronics and new nanotechnology. These are areas that are key for future development of new electroceutics which is a focus for growth in the UK and where there is a demonstrable need for multidisciplinary new high level skill sets. The underpinning technology will provide a platform for research into innovative bioelectronics, as well as providing researchers new tools from other disciplines because they can create new sensors and actuators for their research field. This will impact on researchers in fields of cell biology, environmentally sensing and agrochemical.

UK industry will benefit through new research that further enhances the UK's leading position in bioelectronics with GSK being the pioneers. The research will impact existing products and new product conception and realisation, with corresponding economic, societal, healthcare and environmental benefits. Pharmaceutical companies and diagnostics companies involved in the project will benefit economically. Other industries such as the electronic industrial capacity will also benefit because we will 3D print unique conductive geometries and ensure new capabilities of printing 3D electronics which are not currently possible. Additive manufacturing is currently an expanding UK industry whilst the research efforts are concurrently broadening and deepening to multi-functional / multi-material systems is approaching a cliff-edge where insufficient human capital will be available to maintain the UK lead. This project will contribute to reducing this people deficit in this field by training and developing the researchers involved in the project and the core skills that are required to develop bioelectronics and additive manufacturing technology both academically and industrially.

Society will benefit through the expedited realisation of advanced multifunctional bioelectronics devices which will have multi-sectoral benefits from improved healthcare devices and treatment options. The healthcare system will benefit through the genuine advancement in technologies which have the capability to help deliver on the need for advancements in healthcare and advanced pharmaceutical/medical devices, helping alleviate current, and the inevitable future demands on healthcare services.

The tailored support package offered by the University of Nottingham will ensure Dr Rawson leads this area to material outcome by developing new state of the art electroceutics which will impact on future healthcare technology and improve patient outcomes as the technology will be less invasive than that currently used. In the long term this will result in new non-invasive healthcare technology for cancer therapies and neuronal dysfunction. In addition the new team formed which includes Chemists, Biologists, Engineers and Clinicians ensures that the knowledge and expertise is readily adaptable to drive these new tools to market.